Queer South African Cinemas: A Critical Analysis

Despite South Africa having broken ground with constitutional rights for queer people, patriarchy and homophobia still dominate values in a country where a lack of societal acceptance of sexual and gender minorities is prevalent (Reid 2013). Sexuality remains a principal arena of political contestation (Posel 2005). Rather than celebrate their freedoms, queer filmmakers contend with religious and cultural opposition, censorship, and sometimes public persecution.

Having been apportioned a disproportionate level of international distribution, festival participation, awards and accolades compared to the rest of the local film industry, recent queer South African films have prompted a quiet cinematic revolution.

South Africa is still working through its blindspots, with queer cinemas leading their exposition. Whether examining themes rife in public discourse-sexual violence, crime, toxic masculinity; or exposing past shames-military torture, state-sanctioned child abuse, queer films spotlight subjects with which South African cinemagoers, film critics and media reluctantly engage. Recent films such as Skoonheid (Beauty) (Oliver Hermanus 2011), While You Weren't Looking (Catherine Stewart 2015), Inxeba (The Wound) (John Trengove 2017), Die Stropers (Harvesters) (Etienne Kallos 2018), Kanarie (Canary) (Christiaan Olwagen 2018), and Moffie (Oliver Hermanus 2019) are prime examples.

The goal is to investigate how queer cinemas are exposing South Africa's blindspots and exploring the impact this has on society in general as well as the local and African film industries.

The study will build on my own recent MA research which investigated representations of masculinity and sexuality in post-apartheid queer films, and how the so-called 'crisis of masculinity' manifested itself in post-apartheid South African society (Reid and Walker 2005). Queer identities defied the fixed categories of race, ethnicity, class, gender and sexuality imposed on South Africans by the apartheid system (Botha 2016). This set the stage for film and literature which aimed to counter 'crippling stereotypes of hegemonic masculinity and anti-racism conventions' (Epprecht 2011: 154).

The controversial and divisive nature of the subject within Africa makes for a complicated background to the study. African queer scholarship is a new but marginalised discipline with a wealth of resources to draw from. Recent scholarship has mainly focused on contesting the 'homosexuality as un-African' myth and documenting indigenous same-sex sexual practices throughout the African continent. South Africa's history of queer activism is unique within Africa, not only because queer voices in the media under apartheid were silenced due to their resistance to the oppressive system, but also because of the present-day conflicting coexistence of constitutional protection and homophobic violence.

Due to the complex political and social nature of queer studies in Africa, an academic contribution through the lens of its films will make a vital contribution to the unfinished struggle for gender equality. African cinema has always served a dual purpose: not only as entertainment but also an essential medium to draw attention to cultural and political discourse. A study by way of a critical analysis of queer South African films will be a welcome addition to the queer discourse on the continent.